A wireless, wearable, automated early warning system for patients in emergency care

This project aims to design and develop an automated wireless and wearable system for early detection and notification of patient deterioration in the emergency care pathway. This will be achieved by incorporating additional physiological measurements into our existing wireless, ambulatory platform, enabling automated calculation and notification of NICE-recommended National Early Warning Scores (NEWS). This development is highly innovative because there are no systems in current clinical use which automate the detection and notification of patient deterioration via NEWS, while allowing patients to remain comfortable and mobile as they move through the emergency care phase. The output from the project will be a prototype system ready for clinical validation and/or clinical trials in an emergency care setting. This project has the potential to save costs while delivering more effective and timely treatment to emergency care patients.